Putting a finger on peripheral nerve injury: Developing a core outcome set.

This project will develop a core outcome set (COS) for peripheral nerve injury (PNI) in the arm and wrist. A COS is a standardised minimum collection of outcomes to report in research on specific health conditions[1][2]. Developing a COS will drive meaningful advancement in PNI research, standardising clinical assessment and identifying efficacious treatment[3][4]. The COS will capture patients' experiences, ultimately improving functional/biological, psychological, and social outcomes by ensuring that future research includes the assessment of relevant core domains[1][2][5][6][7]. This includes identifying and prioritising outcomes that ultimately help patients return to their usual and most valued activities.

Background:
PNI is a chronically painful, life-altering injury that significantly impairs movement and sensation. 14 of every 100,000 people experience PNI annually, often suffering loss of employment and long-term disability as a result[3][8][9][10]. Depression symptoms are observed 200% more frequently in PNI patients than in the general population[9]. Many patients also experience substantial posttraumatic stress, loss of autonomy and independence, and reduced participation in daily activities[5][6][7]. A National James Lind Alliance has set the evaluation of nerve injury intervention as a top-10 priority for the wrist and hand[11]. With productivity losses reaching ~£45,000 per person, improving PNI treatment offers both better patient outcomes and huge economic savings[10][12][13].